Gas Driven High Pressure Chemical Injection Pump

Gas Driven High Pressure Chemical Injection Pumps. We are developing an Innovative method of re-purposing unwanted Well Head gas to power the Pumps, for the Oil and Gas sector.